PEACE - Personal Care Environments Delivering support for vulnerable people

The main goal of the ALIP 1 PEACE Project (Personal Care Environments Delivering Support for Vulnerable People) was to progressively incorporate functions proven in other domains to provide integrated health, social and community care services. The project was built upon significant, operational Telehealth/Telecare deployment experience of the Project Partners, who comprised Docobo, Solent NHS Trust, Hywel Dda Local Health Board, Age UK, HW Communications and Chubb. The PEACE project aimed to provide a more seamless experience for Customer, Clinician and Social and Community Care professionals and Informal and Lay Carers alike, allowing them to work in harmony to maximise the quality of life of older people and other vulnerable groups, by providing an Integrated Assisted Living service environment. This combined a range of Telehealth Telecare and Community Care capabilities into a single, easy to use system which can provide access to a wide variety of services, including information and entertainment options designed to address social isolation.